Unexpected salt formation in 20th century oil paints

This PhD project focuses primarily on the scientific study of the factors influencing the development of epsomite in oil paints, to
reveal the wider impact of these perplexing salt crystals on modern and contemporary oil paintings and to inform possible
mitigating measures to slow crystal formation and development. A range of characterization techniques will be applied for this
research, including vacuum and ambient pressure photoelectron spectroscopy, in-situ electron microscopy, established and new
analytical and imaging equipment.